Endlesss (electronic music performance)

Endlesss is a music technology start-up company founded by electronic music pioneer and creative technologist, Tim Exile. Grant funding will enable Endlesss to undertake joint proof-of-market and industrial research to determine the market potential for software product Endlesss Hubbb (Desktop app) and other products on the Endlesss roadmap. Through this research project, we will investigate the technical and commercial feasibility of our first potential product Hubbb. Hubbb is derived from innovative technology for spontaneous electronic and acoustic music performance and composition developed over the last 10 years by Tim Exile. The technology solves significant problems with the workflow of existing music software that restricts performance-led music creation. Target customers for Endlesss Hubbb are DJs, intermediate & advanced producers and acoustic instrumentalists. The second product on our roadmap will target novice or aspiring musicians. Over the last 10-years, consumption of electronic music around the globe has boomed with download and streaming charts often topped by crossover dance or electronic artists with a strong live element. In the UK and Internationally, live music is also at its height, with more people than ever attending gigs and festivals. Endlesss aims to disrupt the market and capitalise on these trends by providing innovative digital technology and products to musicians around the world that make it easier to create and record electronic music live.